Design and Analysis of Polymer Extrusion

"This project deals with multivariable finite element optimisation to improve the product quality and production efficiency in manufacturing ultra-performance engineering thermoplastics.
"